Investigating the Existence of a Multicultural Cardiff English Within Working Class Cardiff English

This research aims to investigate differences between varieties of Cardiff English. It will focus on working class areas of Cardiff, gathering group interviews from two areas. One area will have a high proportion of White Welsh/British inhabitants and the other a high proportion of Black, Asian and Minority Ethnic inhabitants. Phonological features will be examined to assess whether the spoken working class English of Cardiff differs to previous investigations of the Cardiff accent. By contrasting findings from the areas mentioned above and features of Multicultural British English (MBE), I will establish whether a Multicultural Cardiff English exists, related to other Multicultural British Englishes.
Literature:
Literature surrounding Welsh English, working class Englishes and Multicultural British English will be extensively studied and synthesised. The results of previous studies of Cardiff English will inform this study with regards to which features are most typical of the traditional Cardiff English accent. Similarly, previous work on Multicultural British English will be examined to suggest which potentially incoming features of MBE can be studied in Cardiff data. In addition, literature covering sociolinguistic theories of variation and linguistic change will be covered.

The proposed research questions for this study are:
1. Are there differences in the ways Cardiff residents of different ethnicities speak?
2. Is there evidence to suggest the existence of a Multicultural Cardiff English related to other multicultural varieties of English spoken in the UK?

Method:
Participants will be invited to interview, chosen on the basis of age (between 18 and 30 years old), location of residence/upbringing and ethnicity. An equal split of genders will be sought. The breakdown of interviewees will be as such:
- Eight White Welsh residents of a white-majority working class area such as Ely, Caerau.
- Six White Welsh, six Asian Welsh and six Black Welsh residents of an ethnically-mixed working class area such as Grangetown or Butetown.
Participants who were born and grew up in Cardiff will be prioritised, particularly if they have at least one parent who also was born and grew up in Cardiff. Furthermore, participants who have lived in Cardiff for their entire lives will be prioritised, though an absence of three or four years will not render a participant ineligible.
Sociolinguistic interviews will be conducted in pairs if possible, to produce a more natural style of speech. This will result in twelve interviews covering twenty-four total participants. After the interview, a word list task will be conducted to produce a more formal style.
Once data have been gathered phonological features of Cardiff English as identified in previous research will be isolated, and proportions local vs non-local variants will be calculated. Suitable features could be BATH vowels (Mees and Osorno 2017), word-final (t) (Campbell 2021) or the fronting of /o/ to /e/. Features known to be part of Multicultural British English varieties will also be selected (e.g. th-fronting or GOOSE fronting).

Contribution:
It is expected that the results of this research will contribute to the understanding of Cardiff English as a distinct form of English. They will also provide a basis of understanding for whether a Multicultural Cardiff English exists, and if so, in which areas of the city it is spoken, amongst which populations, and whether there is any "linguistic segregation" among communities in the same area. The results may also contribute to understanding the spread of Multicultural Englishes.